ALCEFAB: All CELlulose-coloured yarn and FABrics

Colourants add shine, colour and lustre to fashion products, from bags to jackets, dresses to kidswear, to shoes and coats; **metallic colours are ubiquitous in fashion** and are used across the industry from high-end to mass market. However, as currently formulated, metallic-effect colourants contain a mix of problematic materials such as synthetic dyes, microplastics, mineral oxides, like titania and mica, and refined metals. Of particular concern is the use of non-cellulosic elements, which prevent recycling and require particularly high GHG emissions to refine. Extractive mining of metals and minerals is also a major environmental and social concern for which, until recently, there were currently no sustainable plant-based alternatives that would offer **equivalent or better performance**.

Without **a fundamental design and innovation shift in pigment technology**, direct pollution to the natural environment and GHG emissions from existing processes will never be eliminated. It is now clear that traditional pigment materials have a negative impact on the environment across their entire life cycle and are not sustainable. They are associated with negative human health effects, accumulate in the environment and can potentially be toxic to animal and plant life. Furthermore, they prevent recycling and circularity, accumulating in circular processes such that they must be removed after every cycle.

Mining and dyeing are also associated with highly problematic labour practices including poor working conditions, insufficient personnel protection and child labour in emerging countries.

The solution is now available: Sparxell is delivering the world's first **sustainable metal-like pigments from plants**. The company has developed new pigments using cellulose-derived nanocrystals to deliver metallic effects, colour vividness and reflection properties from plants.

The overall aim of this project is to demonstrate the **technical viability, commercial attractiveness and sustainability benefits** of harnessing Sparxell's materials in high-performance textile applications by applying them directly into textile yarn. By the end of the project, we will develop a **new product platform** by introducing our pigments to textile yarns to deliver **100% cellulose fabrics with metallic-effect colouration and high-value functional reflective properties plastic and toxic-free**.